Project title to be confirmed on completion of the training period.

MIBTP students undertake a year of training before deciding on a final PhD project. The training period will include: quantitative skills training (programming, statistics, DNA Sequence Analysis and modelling), a series of bespoke masterclasses, two three-month mini-projects and a three-month PIPs placement.